University of Greenwich and Kent Fire and Rescue Service

To develop new expertise within the fire service to build and embed a knowledge-base and research capabilty, initially directed at reducing fire-related deaths and injuries.